HYDRA Proof of Concept

Currently oil tankers are strictly limited to carrying crude oil cargoes on a singular outbound
journey, returning with empty holds. The proposed Exagenica Research HYDRA project
seeks to test the conceptual viability of a novel maritime engineering solution which, if
proven, would enable crude oil, product and chemical tankers to be multi-purposed in terms of
the type of cargoes they can carry. This would facilitate transportation on inbound journeys,
potentially transforming shipping economics and its socio-environmental impact.
The HYDRA solution consists of an innovative, pre-fabricated conversion system designed by
Exagenica Research. When implemented across the respective hold areas of a tanker, the
HYDRA system will extend the ship’s capability to carry more varied cargoes without the
need to undergo expensive or lengthy cleaning.
In addition to dramatically improving transportation versatility, the HYDRA conversion has
also been designed to improve the structural integrity of hold areas, minimising the potential
environmental damage caused by a hull breach while transporting liquid cargoes such as
crude oil.